Aston University and Sarissa Biomedical Limited

To develop the capability to design, build and operate flexible, automated manufacturing technology for the volume production of In Vitro Diagnostic (IVD) Devices to address a global first to market opportunity.